University of Strathclyde and The Weir Group plc KTP 22_23 R2

To embed and build a global capability in Discrete Element Method coupled with Finite Element Analysis validated by machine learning algorithms to improve and optimise the efficiency of screening technology to deliver smart and sustainable minerals separation equipment.